Sound asleep: Understanding the real-world applications of auditory sleep stimulation

Sleep strengthens new memories. This process occurs primarily during slow-wave sleep (SWS): the deepest sleep stage. Cortical EEG recordings of SWS are characterized by synchronized slow oscillations (<1 Hz) and sleep spindles (12-16 Hz), which drive memory strengthening. Slow oscillations and sleep spindles can be augmented using a n advanced method called closed-loop auditory stimulation (CLAS). CLAS involves recording the EEG of sleeping participants and delivering precisely timed auditory "clicks" in synchrony with algorithmically detected slow oscillations, increasing the quantity and amplitude of slow oscillations and amplifying synchronized sleep spindles [2]. Since its inception in 2013 [3], CLAS has repeatedly been shown to bolster the memory benefits of SWS. CLAS, therefore, has enormous applied potential. However, there are gaps in our understanding of how and when CLAS facilitates memory, precluding its use in the real world. My PhD aims to bridge the gap between research and practice, helping to transform CLAS from a research method to an educational and therapeutic tool.